Homeostatic machines for Resilience and Adaptability

Nature offers a mechanism, called homeostasis, by which life forms can maintain their physical integrity and well being. On the other hand, series of machines, including robots, cannot overcome some of the most insignificant damage, such as a cut in a functional component. The aim of this project is to develop a fundamental physical homeostatic framework in order to endow machines with the ability to sustain themselves at high entropic states such as hazards and unpredictable conditions - that is, to autonomously prevent faults and restore internal parameters balance, and thus allow the machine's continuing operation. The project will provide the first fundamental building blocks of physical homeostasis toward machines with a new level of artificial intelligence (emotional AI) to enhance their resilience, adaptability and decision making in most uncertain tasks, and show empathic behavior in societal settings. The project will provides transformative tools for the science and engineering of intelligent systems: Responsible innovation, Emotional artificial intelligence, Trusted and emphatic technologies.